Theorising the connections and continuities between gig labour/economies and platform urbanism

In recent years, there has been a tremendous shift in the use of digital technologies in work, with the internet becoming a key facilitator in the organisation of work itself. This includes "on-demand work", a locally place-based form of work in which 'self-employed' workers are hired using digital platforms (or applications) to carry out in-person services on a per-gig basis. The on-demand economy now has an expanding global presence, with the growing and widespread use of ridesharing platforms such as Uber and Ola, food-delivery platforms such as Uber Eats, Deliveroo and Zomato and home-task platforms such as TaskRabbit and Housekeep. On-demand work has proliferated largely in urban spaces across the globe, with the growing recognition that digital platforms are transforming the nature of cities. As platform enterprises become more embedded in the fabric of cities, the resulting flexibilization of work has phenomenal impacts on urban residents. With numerous legal cases emerging worldwide to understand whether these service platforms are in fact employers or 'aggregators' linking customers to a 'service provider' as they claim, the relevance of understanding the relationship between platforms and the urban space is now more prominent, than ever.

The significance of this project is rooted in its aim to develop new, relevant and nuanced understandings of the changing nature of urban space and work as a result of the growing prominence of on-demand platforms in cities, an integrated perspective which is missing from scholarly literature. Developing a new theory to integrate the co-extensive phenomena of platform urbanism and on-demand work will provide relevant and applicable ways for scholars and practitioners to understand the contemporary social relations of cities and urban denizens. Analysing numerous cases of platform economy manifestations, and mobilizing postcolonial and feminist approaches to think about on-demand service platforms in urban spaces, the project seeks to provide insights into a more egalitarian and less-exploitative platform politics, recommending ways in which labour rights including security and welfare can be 'built into' these platforms in different contexts. Developing nuanced narratives and addressing approaches required for different types of work platforms - e.g. transport, food-delivery, domestic work, care work, home services - the project will present recommendations in the form of a whitepaper brief which will be submitted for publication with the Centre for International Governance innovation (CIGI). This can be taken up by scholars, practitioners, government and other experts in the three areas that the research will be primarily focused on and that the researchers have links to - Canada, the UK and India. Providing contextual comparisons and insights from these contexts will contribute to an understanding of how cities across the globe are changing, and how Canada's cities can learn from, or provide learnings to, others. Working with Dr Leszczynski - whose current SSHRC-funded work looks at on-demand service platforms in the Canadian context - will facilitate cross-comparison insights through which we can use examples from outside of Canada to understand the contemporary transformations of Canadian cities. It will also enable me to take learnings from the Canadian context, which can be applied to cities in UK and India.